Boosting the Readiness of University Graduates for Power Electronics Market

The project aims to establish a curriculum framework for Power Electronics which is supported by industrial inputs and more recent knowledge. The project will help to accelerate the response time to market, increase the availability of suitably skilled engineers and bring recognition to the power electronics discipline.